Anti-fungal garlic-derived polysulfides:- Modes of action and applications in food crop protection (HAMILTON_U17ICASE)

Prompted by environmental and health concerns associated with many chemical pesticides there is now an urgent need for alternative pest control methods in food crop protection programs.

Garlic extracts display broad spectrum activity against numerous food crop pests, offering appealing pest control alternatives, which are biodegradable and pose less risk to humans and animal welfare. The most prominent bioactive components in garlic extracts are a series of unusual organosulfur molecules known as diallyl-polysulfides (DAPS). Preliminary studies indicate that once DAPS enter the target pathogen their bioactivity can be triggered by reaction with thiol cofactors such as glutathione to perturb the intracellular redox status and ultimately cause cell death.

In collaboration with ECOspray (http://www.ecospray.com/) this project aims to:

1. Unravel how DAPS induce oxidative stress in fungal pathogens at the biochemical level.
2. Reveal how this correlates with their effects different stages of the fungal life cycle
3. Use this information, in field trial settings, to optimise DAPS treatment regimens to protect numerous food crops (eg. Potato, pea, tomato) against fungal pests.